Project Visum

FourWho Ltd (Known as Imployable) are leading the way in career management, education and learning innovation having produced an award-winning disruptive career management app aimed to help users map and track their way in to a meaningful career.

The proposed project 'Visum' will see the development of an innovative and disruptive recruitment and education technology solution that meets the needs of public and third sector organisations seeking to gain real world evidence in the gap between skills preparation and the job market, through the utilisation of the imployable app and powered by Visum.